A genomic view of African diversity

Climate change poses a real challenge to biodiversity. But our ability to predict the impacts of global change is limited, preventing us from building robust management strategies. Past change provides an ideal natural experiment to study the response of species to environmental change. In this project, we will look at the impact of past change on Africa diversity, using a set of novel tools that combine paleoclimate reconstructions with niche models and population genomics.